Prevention of child sexual abuse: Developing an online self-help tool for management of minor-attraction and associated mental-health symptoms

Background & Rationale
An estimated 66,598 offences were perpetrated against children under 16 in the year 2019/22 (NSPCC, 2021).
However, due to the hidden nature of this crime, it is estimated that the real incidence including unreported child
sexual abuse (CSA) is eight times the above (Children's Commissioner, 2015). This demonstrates the timeliness
and magnitude of this issue, and highlights the importance in developing further solutions to this problem. The true
prevalence of paedophilia is unknown, but it is estimated to be about 1-in-35 men in the UK (Office for National
Statistics, 2022). This is based on the largest study of minor-attraction that found 5.5% of German men reported
sexual interest in prepubescent children (Dombert et al., 2016; Sorrentino & Abramowitz, 2021). Currently, the process in the UK is reactive, i.e., to wait for a child to be victimised and prosecute the offender,
rather than proactively applying CSA preventative measures. This contrasts other countries, such as Germany,
where schemes such as Prevention Project Dunkelfeld use a public health approach to treat unconvicted
paedophiles anonymously before they reach the crisis point at which they offend (Beier et al., 2015). Due to UK consent procedures, this form of anonymous preventative intervention has not yet been made possible.
The lack of preventative approaches means that more children are victimised with lifelong mental and physical
health, socioeconomic and behavioural effects that impact society, such as substance abuse and higher
unemployment rates (Mindwell.org, 2022). These needs put pressure on health, support and financial services,
with CSA costing the UK economy approximately £3bn per year (Saied-Tessier, 2014). An understanding of the coping mechanisms used by minor-attracted persons (MAPs) to remain offence-free is vital
in formulating effective preventative measures for offending (Cantor & McPhail, 2016; Jones et al., 2021). The
current research would highlight and analyse the effective coping mechanisms used by MAPs and render this into
an anonymous online self-help tool, the first ever UK digital-health technology (DHT) aimed at MAPs. This research
would also investigate the efficacy of an online self-help tool for mental-health implications of minor-attraction,
which has not been attempted (Lecomte et al., 2020).